Advanced Open EPC

Our project defines and demonstrates an Open, Advanced EPC specification and delivery system that brings together for the first time:

* The Building Performance Network's standard for in-use monitoring (BS 40101)
* Smart Meter Enabled Thermal Efficiency Ratings (SMETERs)
* And traditional EPC processes (to ensure wide-spread uptake).

By doing this, we create and demonstrate an industry-leading in-use monitoring system that is backwardly compatible with EPCs, driving adoption and understanding, while also supporting the data architecture, open modelling and compliance with the industry standard and best-practice approaches for in-use performance monitoring.

Combining advanced remote monitoring approaches with a digitised building survey will overcome the challenges of both methods in isolation and demonstrate a highly accurate and efficient method to drive greater assurance of real-world emission-reducing interventions.